From oscillations to rotation: Detecting exoplanets through BiSON

Up until now, detecting small Earth-mass planets orbiting Sun-like stars has been beyond reach as stellar variability overshadows their data signals and imposes a critical obstacle. With instruments able to perform at the required stability and precision to detect small planets, it is more crucial than ever to understand the small stellar signals hiding the planet signals. Studying the Sun-as-a-star offers a unique perspective into this solar-like variability.

In this STFC project, we will use the decades-long database of the University of Birmingham's BiSON Sun-as-a-star experiment in three ways in order to deeper understand stellar variability and inform exoplanet observational strategies. We will measure the effect of under-studied variability effects to get a better handle on the variety of timescales and amplitudes involved. We will also explore the optimal cadence and observing strategy for exoplanet studies considering typical instrumental constraints of planet-hunting instrumentation. Finally, by injection and recovery, we will detect simulated exoplanets in the BiSON dataset, making use of its excellent coverage over time.

This project will hugely benefit from BiSON covering four magnetic cycles and from combining the strengths of PI Mortier (the exoplanet perspective) and Co-I Davies (the helioseismic perspective), effectively bridging the different research areas and bringing the communities together pursuing a common goal.